A Hybrid Plasma Accelerator for Therapeutic Electron Beams

In this project, you will design an electron accelerator enhanced by novel plasma technology. This new accelerator will be optimised for medical applications in cancer therapy to deliver a new generation of beams called FLASH. Hybrid designs were proposed for protons1 and ions2. In this project, we will deploy the conceptual design of a compact electron machine for the treatment of tumours on organs close to the surface such as the skin.
You will combine a robust, conventional method (photoemission) for electron generation prior to a novel plasma module for acceleration. This type of beam generation uses a high quantum efficiency metallic or semiconductor cathode that is illuminated by a laser. Electrons leaving the cathode surface are rapidly accelerated within an electric field and focused within a magnetic field. These fields are generated by a combination of an electromagnetic cavity resonator and a pair of solenoid magnets. We call this setup an electron gun or a radiofrequency (RF) gun due to the frequency it typically operates.